DPhil project aims to examine the relationship between paperwork and the making of precarious citizenship in India.

My DPhil research project seeks to examine the relationship between paperwork and citizenship in India. My thesis will seek to investigate how the state can question the authenticity of documents or find shortcomings in them to swiftly render de facto citizens or long-term residents stateless.